University of Manchester and CPL Aromas Limited 23_24 R6

To develop and embed a new R&D framework and processes to support the establishment of a new service offering "Aromawellness" and scientifically validate cognitive and emotional benefits of CPL's functional fragrances.